Understanding the SARS-CoV2 virus and the pathogenesis and transmission of COVID-19.

Technical abstract
Eight investigators in our ISP on Control of Infectious Diseases repurposed resources toward COVID-19 research over two years (c. 11% of projected ISP spend in this time). Their objectives were agreed by BBSRC and map onto the themes of the current ISP on Control of Infectious Disease.